The University of Hull and C Spencer Limited

To apply research in data analytics, natural language processing and artificial intelligence to analyse a repository of disparate types of company documents to identify patterns, extract information and generate insights towards more effective workflows and informed decision support.